Lancaster University and Crown Paints Limited

To use chemistry to design and develop processes to reduce, reuse and recycle paint manufacturing and pose-use waste, helping to create a 'circular economy'.